Durham EPSRC Core Equipment 2024

This Core Equipment application will support research involving three experimental techniques:
(i) mass spectrometry, underpinning a range of research applications in Chemistry
(ii) broad-spectrum ultrafast detectors, underpinning research in photonic materials
(iii) biaxial stress tensiometer, underpinning research in bioengineering